Breakbottle

Breakbottle is a sustainable drinkware brand looking to make it easy for people to drink sustainably on the go.

With over 80% of reusable bottle users thinking their bottles could be easier to clean and maintain, resulting in lack of uptake, more unnecessary waste or unhygienic drinkware, the team at Breakbottle wanted to change that.

Breakbottle is the high-performance reusable bottle that's actually easy to clean, dry and maintain - helping you save waste, save time and stay healthy.

Their easy-clean reusable bottle has been designed with ease of use and maintenance in mind to make it easy to drink sustainably on the go. It has an easy access central opening along with other functional advancements like optimised dimensions for all hand sizes, increased corner radii for easy access, and modular parts meaning it can be easily cleaned, quickly dried and used with a wider variety of drinks.

With all the high-performance features such as insulation, durability and design aesthetic included but with a real focus on the user, the team wanted to go a few steps further and have designed it to be as easy as possible to maintain your bottle, breaking down the barriers to adopting reusable habits and taking the hassle out of staying sustainable.

By creating a product that makes it easier to continually make the sustainable choice, they hope to maximise the product uptake and increase their positive impact. Having successfully launched through crowdfunding, they are now looking grow their brand and help more people drink sustainably on the go.

With a goal to help reduce waste across the lifecycle of the drinking journey, they also hope to build a product eco-system that helps people drink whatever they like on the go, sustainably and hassle-free.